Sustainable decorative stainless steel bollards and barriers

This innovative project by Birchills Automotive focuses on infusing creativity into public spaces through themed decorative stainless steel bollards and barriers. Our in-house design team is dedicated to creating a fresh approach for ensuring the security of town centres and public areas. By upgrading outdated and damaged bollards, we aim not only to eliminate the unsightly presence but also to introduce aesthetically pleasing alternatives through creative collaboration within the industry. Manufactured within the Midlands, our diverse range of practical and uniquely finished products aims to enhance the beautification of specific areas. Through collaborative design with clients, we actively engage in creative partnerships, bringing local themes to life in our innovative and visually appealing bollards and barriers.